Harnessing Light for Synthetic Innovation: Merging Photochemistry and Catelysis for Dearomative Functionalisations

Explore the forefront of synthetic chemistry, emphasising the use of abundant aromatic feedstocks in the creation of novel compounds through the innovative integration of photochemistry and catalysis. This research will tackle one of the most pressing challenges in the field: the sustainable and efficient syntheses of complex molecules from abundant aromatic feedstocks.
Key to this research is the use of photochemical reactions, harnessing light to generate high-energy intermediates. These intermediates provide a novel pathway for the synthesis of complex structures that are critical in many pharmaceuticals and agrochemicals. By combining this approach with state-of-the-art catalysis techniques, the research seeks to develop new methods for the synthesis of C(sp3)-rich products, thereby contributing to the sustainable production of essential compounds.